Core Equipment Supporting the National Epitaxy Facility

The EPSRC National Epitaxy Facility (NEF) seeks investment in a suite of capital items at The University of Sheffield (TUoS) and the University of Cambridge to further its mission to support world-class compound semiconductor research in the UK. Epitaxy is a crystal growth technique allowing deposition of atomically thin layers of semiconductor materials. These materials are used to create functional devices that constitute the bedrock of modern photonics and electronics at the heart of internet communications, data storage, displays, solar cells, environmental sensors, AI chips, and quantum technologies.
The new equipment consists of advanced photodetectors for characterisation of materials, and equipment to increase the efficiency of Metal Organic Vapour Phase (MOVPE) reactors that produce the semiconductor wafers for the UK community in both academia and industry. The requested equipment will allow the facility to offer enhanced materials characterisation capabilities, will increase the operational efficiency of the facility including maximal use of staff time, and will offer opportunities for enhanced training of technical staff including Research Technical Professionals (RTPs). It will also support efforts to increase the pace of innovation to maintain the UK's excellent position globally in the field of compound semiconductor research and development and further UKRI missions and objectives in providing impact from publicly funded research.
The NEF is the largest of EPSRC’s National Research Facilities (NRFs) whose purpose is to support research communities in the UK with access to world-class infrastructure and expertise. The NEF provides the UK with bespoke epitaxial wafers, underpinning semiconductor research across a broad range of EPSRC themes – a role it has played continuously since its inception in 1979. The facility has ISO9001-certified Quality Management and has decades of research excellence resulting in internationally-leading publications and pioneering research impacts; including technology transfer to industry and support for new start-up companies in the sector. The NEF was cited in the recently published National Semiconductor Strategy as a key element of semiconductor research in the UK. Moreover, the RAEng Quantum Infrastructure Review, commissioned by the Department for Science Innovation and Technology (DSIT) to inform the £2.5bn National Quantum Strategy Programme over the next 10 years, specifically calls for increased investment in existing national epitaxy capability to enable higher-volume production and support growth of this sector.
Semiconductors and Quantum Technologies have been identified by the UK Science & Technology Framework as two out of five technologies critical to securing UK strategic advantage and to delivering prosperity, security, and sustainability for the Nation. The pace of innovation in semiconductor science and technologies globally presents a major challenge to the UK. This new equipment will allow the NEF to increase its operational efficacy and will open up new scientific possibilities for users throughout the UK. Managed strategically through the NEF as a centre-of-excellence, it will enable UK researchers in academia and industry to continue play a leading role in the future of the semiconductor industry in line with mission-led national objectives.